Investigating the Relationship between Sensory Processing and Executive Functioning in Autism

I am interested in exploring the relationship between sensory processing and executive functioning in autism, as sensory differences are one of the most prevalent features of Autism Spectrum Condition (ASC). These differences can impact quality of life and contribute to co-occurring challenges such as anxiety, depression, and executive functioning difficulties. My project focuses on understanding how sensory processing influences cognitive functioning in autistic adults compared to neurotypical individuals. To investigate this, I am developing a sensory questionnaire based on a hierarchical framework of sensory constructs, refined through expert input. This questionnaire examines sensory processing across six modalities (visual, auditory, tactile, gustatory, olfactory, and vestibular) and three levels (perceptual sensitivity, affective reactivity, and behavioural responsivity). Additionally, I am using a novel approach to measure executive function, incorporating tasks that assess working memory and two types of inhibitory control simultaneously. Through this research, I aim to contribute to a deeper understanding of how sensory experiences shape cognitive abilities in autism, with potential implications for clinical assessment and intervention.